Implications of Arctic heat waves and fires on vegetation and the carbon budget

Climate change is increasing the intensity and frequency of heat waves, both due to warming and changes in weather patterns. This is particularly true in the Arctic, which is warming four times more than the rest of the planet and has experienced strong heat waves recently. Research suggests that the 2020 Siberian heat wave would have been almost impossible without human influence on climate (WWA 2020). Increased heat leads to more evaporation and stress on plants, and increases fire danger. On the other hand, warming also leads to greening of the high Arctic (Myers-Smith et al., 2020). As global warming continues, we expect a further increase in heat events, with severe consequences for the provision of ecosystem services and carbon storage in vegetation, soil and permafrost (e.g. Ciais et al., 2005). This project will use modern data analysis methods to learn from a wealth of available data, from satellite data to reanalysis data, anchored by sparse in situ data, and state of the art earth system model data.